Fortium One

FortiumOne is an innovative cybersecurity software product designed to protect business-critical digital assets for media and entertainment companies. Developed by Fortium Technologies, a trusted partner to global studios, FortiumOne extends robust encryption and anti-ransomware protection across all departments within an organisation, including finance, legal, and administration.

Traditionally, encryption has been applied to pre-release media content during post-production. However, the increasing volume and sophistication of cyberattacks have exposed vulnerabilities in supporting departments, which are often targeted as entry points for ransomware or data theft. FortiumOne addresses this critical need, ensuring seamless integration into existing workflows without compromising productivity.

The software's innovative features include perpetual encryption, user-friendly deployment, and a scalable subscription model. FortiumOne will be accessible to both large enterprises and SMEs, democratising access to advanced cybersecurity technologies.

This project supports the strategic aims of Media Cymru by fostering innovation in the Cardiff Capital Region, creating high-value jobs, and driving economic growth. It also positions Wales as a global leader in media technology, contributing to the region's reputation as a hub for cutting-edge solutions.